Researching the market for urinary continence management products in low income countries

Through this project, Motivation will identify how to overcome barriers in the market for
urinary continence management products (UCMP) in developing countries. UCMP market
research will analyse organisations involved in UCMP provision, including government
ministries, hospitals and health-focused non-governmental organisations (NGOs). The
research will quantify the estimated demand for UCMP products, identify potential customers
and their funding mechanisms, and suggest innovative new ways to deliver products to
countries with limited urological expertise.
In most developing countries, there is a lack of trained urologists and limited health budget
allocation for UCMPs. As a result, many people die of preventable urinary health
complications. Motivation will start the research by establishing a UK-based urinary
management advisory board, including urologists, healthcare professionals and specialist
urinary management organisations, which will advise on product, training and prescription
options for safe provision of UCMPs in countries where urological expertise is limited. This
innovative approach will make the UK a leading source of UCMP expertise for developing
economies.
The second phase of the research will analyse current prescription and funding processes.
Interviews and surveys with healthcare professionals and end users will provide qualitative
and quantitative data about UCMP delivery and prescription mechanisms, potential
customers’ budgets for UCMPs, and the pathway from product importation to patient
delivery.
Ultimately, Motivation aims to open up an as yet untapped UCMP global exportation market.
With an estimated 200 million people worldwide experiencing urinary incontinence,
Motivation would be a leading supplier of UCMPs in developing economies. Not only would
this new market increase UK exports, but it would also improve the survival rate of end users
who previously could not access UCMPs.